New methods for modelling radionuclide binding proteins

The management of radioactively contaminated land and water is a multi-billion pound, 100+ year grand challenge that requires innovation to minimise costs. This project is part of a larger programme of work that aims to use engineered microbial systems to work under challenging in situ conditions, encompassing extremes of pH and radioactivity, with the aim of immobilising soluble radionuclides in effluents, process waters, or contaminated land. As part of this work, there is a need to model radionuclide binding to microbial proteins and biological macromolecules (lipids, carbohydrates, etc), which will be important in understanding metal localisation/sequestration within the microbe, protein misfunction due to mismetallation, and potential effects on gene regulation and cell viability. This insight will also be important in further understanding the role of radionuclides in biology and the environment.